Environmentally sustainable and reusable incontinence products for men, women and children

With a core team of Richard Summerfield, Frances Lucraft, Vera Chetty and Nikki Cotterill, Eco Hygiene Care Ltd (ECH) is a UK Health and Hygiene SME which has recently established a successful existing product in the period care market (Grace & Green). Building on this expertise, EHC is partnering with research institutions to develop a range of incontinence products to meet the growing market demand across all age groups, along with the desire for solutions that are reusable, sustainable and affordable. The company also invests in corporate responsibility and charitable giving.